Application of Ultrafast Lasers to Probe and Manipulate Surface Catalysis

This project will facilitate the development of a collaboration between the ultrafast laser dynamics group at Queen's University Belfast (QUB) with the heterogeneous catalysis group working at the Paul Scherrer Institut (PSI) and Eidgenössische Technische Hochschule (ETH) Zürich in Switzerland. By applying the laser expertise of the QUB group to the catalytic methods of the PSI-ETH group in a number of novel feasibility studies, this project will explore the potential future role for femtosecond laser technology over a range timescales as a either a diagnostic of or a participant in catalytic reactions. A better understanding of catalysis reactions is needed to improve the efficiency of current industrial processes and in developing new energy sources for the future.

Potential impact
Catalysis is the key technology in the chemical and pharmaceutical industries. It is also highly relevant for the production of clean energy and environmental protection. The worldwide demand for catalysts is anticipated to increase by 6.3% per annum to $16.5 billion in 2012. Ammonia synthesis which is required for global food production, for example accounts for 1% of the global use of energy. This project will develop understanding of catalytic reactivity which is extremely important for the production of novel and/or the improvement of existing catalytic systems.